Ethylene Control for Post-harvest Shelf-life

Reducing fresh produce waste through increasing the shelf life has been a long goal of the industry. Techniques such as ethylene blockers and removers have been typical approaches with good results. These technologies have several issues and addressing these has been a challenge. A new approach to manage ethylene in packaging and during storage with new chemistry has been developed. The research project aims to incorporate the technology in active packaging and test its efficacy under various situations.